The University of Nottingham and Resonate Group Limited

To develop a predictive model of the rail network which focuses on forecast outcomes across a range of business and customer service objectives. To develop advanced statistical analysis and modelling/simulation techniques.